Queen’s University of Belfast and Springco (NI) Limited

To develop and integrate digitalisation technologies to create improved, data-driven operational performance, allied with accurate innovative cost modelling techniques integrated with predictive digital twin models.